System Strength and Services for Inverter-Based Power Systems

The major paradigm shift from traditional bulk generation interfaced with synchronous generators to distributed generation interfaced with power electronic inverters brings unparalleled opportunities and challenges in the control, operation and stability of power systems.
Specifically, inverter-based resources feature control defined behaviour governed by software designs that are proprietary to inverter vendors, and the designs of different vendors may diverge significantly. This can cause unstable interactions between different plants and the root-causes of such interactions are often opaque to power system operators because transparent models cannot be obtained for the proprietary controls. A common vendor-neutral framework is needed to make a multi-vendor system interoperable in a reliable and cost-effective way.
This project aims to tackle this problem via the concept of "system strength", which is a quantitative index to represent the ability of the system to resist disturbances and prevent instabilities. The definition of system strength will be derived from first principles and will therefore be vendor neutral.
In doing so, a black-box representation for power networks will be used, where plants are represented via port impedances interconnected over the network to form a whole-system impedance matrix. Through impedance-based analysis, system strength will be defined, and the sensitivity of the power network to individual plants can be used to define system services. We will use a combined model-data-driven approach to estimate the whole-system impedance, where we use the known models from the electricity system operator and estimate the unknown models from real time measurement data.
In such a way, a vendor-neutral framework will be established that provides incentives for vendors and plants to contribute to system stability and reduce the cost of stabilisation with market competition.